Picture Window

Picture Window will demonstrate an electrically controllable optical film for the built environment able to change its reflectivity characteristics to enable the control of solar radiation entering the building and to provide digital display of information at low-resolution. Using a new generation of high performance smectic A liquid crystal materials and recently developed know-how in the fabrication of LC device structures on plastic, the project will extend the applicability of the technology into the built environment.